Pathways through support services in neurodivergent children and young people who develop mental health conditions

The prevalence of mental health disorders in neurodivergent children and young people (e.g., autistic, ADHD, or other neurodevelopmental conditions) is much higher than in the neurotypical population. For example, it is estimated that around 70% of autistic children have depression or anxiety disorders, whilst rates of depression are estimated to be more than five times higher in those with ADHD compared to those without. Risk for self-harm and suicide is also higher in neurodivergent children and young people in comparison to their peers.

Neurodivergent children and young people with mental health needs often require a range of services spanning multiple support sectors. Timely community-based care is essential as it can be protective and prevent a later need for mental health hospitalization. This is partially reflected in recent policy changes, such as the introduction of the Dynamic Support Register (DSR) published in 2023. Yet, a clearer picture of pathways through support service provision available for neurodivergent children and young people who develop mental health conditions before they are in crisis is needed, so we can identify how the available support could be improved and where and when targeted mental health prevention strategies would be most beneficial.

The main objective of the proposed research is to leverage the rich administrative data linkage by the Education and Child Health Insights from Linked Data (ECHILD) project in order to assess whether, how, and when neurodivergent children and young people who develop co-occurring mental health difficulties have had contact with various educational, social, and health support services since birth. I will also compare whether and, if so, how their pathway through services differs from that of their neurodivergent peers without diagnosed mental health conditions or neurotypical children and young people who develop mental health conditions. The proposed project will actively engage lived experience advisors (i.e., neurodivergent young people and their parents) and policy makers (i.e., local commissioners) throughout the research lifecycle.

This fellowship project will lead to a better understanding of mental health support access and needs in neurodivergent children and young people. In turn, it will benefit policy makers, health professionals, and individuals by providing potential insights into:

what type of additional mental health support may be beneficial to neurodivergent children and young people who are in contact with educational support, social care, and health services.
where early targeted intervention and prevention strategies may need to be implemented in order to reach neurodivergent children and young people before their mental health diagnoses.
whether neurodivergent children and young people who develop mental health conditions are coming into contact with the system through different pathway from their neurodivergent and neurotypical peers and, if so, where they may be missing out on expected support prior to their contact with mental health services.
co-designed translational research-to-policy approaches and strategies that would both improve mental health in neurodivergent children and be achievable for policy makers.